Metrology Support for Carbon Capture Utilisation and Storage

Europe must make reductions in CO2 emissions in order to meet stringent reduction targets related to global warming. Carbon capture utilisation and storage (CCUS) can be used to remove the CO2 produced by industrial processes for storage either underground or locked in an alternative material. It is versatile, in the sense that the CO2 removal step can complement any process e. g. production of power, fuels, chemicals and heating. In order to facilitate efficient and safe usage of this technology across Europe and to support the CCUS industry, this project will address key measurement challenges related to flow metering, emissions monitoring, chemical metrology and the physical properties of CO2.